Administrative Data Research UK - Welsh Government

ADR UK (Administrative Data Research UK) is a partnership transforming the way researchers access the UK’s wealth of public sector data, to enable better informed policy decisions that improve people’s lives.

By linking together data held by different parts of government, and by facilitating safe and secure access for accredited researchers to these newly joined-up data sets, ADR UK is creating a sustainable body of knowledge about how our society and economy function – tailored to give decision makers the answers they need to solve important policy questions.

ADR UK is made up of three national partnerships (ADR Scotland, ADR Wales, and ADR NI) and the Office for National Statistics (ONS), which ensures data provided by UK government bodies is accessed by researchers in a safe and secure form with minimal risk to data holders or the public.

The partnership is coordinated by a UK-wide Strategic Hub, which also promotes the benefits of administrative data research to the public and the wider research community, engages with UK government to secure access to data, and manages a dedicated research budget.

ADR UK is funded by the Economic and Social Research Council (ESRC), part of UK Research and Innovation.
To find out more, visit adruk.org or follow @ADR_UK on Twitter.

Welsh Government receives funding as part of the ADR Wales (Administrative Data Research Wales) partnership, which brings together world-renowned data science experts, leading academics and specialist teams within Welsh Government - including statisticians, economists and social researchers - to produce evidence that shapes future policy decisions in Wales. The partnership is ideally placed to maximise the utility of anonymous and secure data to shape public service delivery, which will ultimately improve the lives of people in Wales.

The data linked and analysed by ADR Wales aims to address the priority areas for action in Wales, as identified in the Welsh Government’s national strategy, 'Prosperity for All'. Early years, housing, social care, mental health, wellbeing, skills and employment and emerging government priorities such as decarbonisation are at the centre of the partnership’s work.